Development of a small tokamak with high temperature superconducting magnets for sale as a fusion research instrument

Fusion power has the potential to be clean, green and plentiful. It is inherently safe and
carries no risks of nuclear proliferation. Projections of future world energy supply anticipate
fusion power being responsible for 36% of all global electricity production by the year 2100.
However, with the present R&D proposals, including the €15bn investment in the ITER
tokamak in France, it is unlikely that fusion power can become an economic reality before
2050.
Tokamak Solutions has built an early prototype of a small tokamak that has the potential to
speed up the fusion R&D process and bring forward the time when fusion power will be
available. While huge experiments such as JET at Culham and the future ITER tokamak
tackle major problems in fusion R&D, small tokamaks designed and built by Tokamak
Solutions can tackle many of the challenges of fusion that are amenable to rapid development
with a small device. In other words, Tokamak Solutions aims to provide a research tool to
allow rapid incremental innovation in fusion in a way that is complementary to, and will
speed up, mainstream fusion R&D.
As demand for electricity increases (at 5% per annum worldwide) and global warming
concerns increase, the need for fusion energy will become more pressing. Annual global
expenditure on fusion energy R&D is about £2bn. Our proof of market study has shown that
every country with a serious scientific effort would want its own tokamak for fusion research
with the latest magnet technology.
The objective of this project is to develop and demonstrate the world’s first tokamak with all
its magnets made from high temperature superconductor (HTS). We will demonstrate that this
small tokamak is easy to use by students and researchers and is capable of ground-breaking
research. If we can win initial orders for small tokamaks from universities and research
institutes, then the opportunities to participate in larger fusion projects will open up.